Jupiter's aurora, ionosphere and thermosphere

The advent of the Juno mission means there is renewed interest in the auroral processes observed at Jupiter. Current understanding of what drives the aurora at Jupiter has been enhanced by ground-based and Hubble Space Telescope observation campaigns. Recent observations have also revealed dramatic variations in the ionosphere and thermosphere of the planet away from the aurora. Unlike auroral studies, it is only infrared observations that help reveal such complex structures.

This PhD will focus on interactions between Jupiter's aurora, ionosphere and surrounding upper atmosphere, using a combination of imaging and spectroscopy to better understand this complex system. In part, the project will utilise data already taken from telescopes including Keck, VLT and IRTF.

As the Juno mission continues, data from the JIRAM instrument may be used as it becomes publicly available. A core component of the PhD will be to use new data and this will involve travel to Mauna Kea, Hawaii, to use one of the observatories there.